Developing a Coarse-Grained Model to Investigate Long-Term Climate Behaviour

This project is looking at long term climatic behaviours with the intention of gaining insights into both past and future environmental changes. This relates to the LWEC research area of EPSRC as I will be investigating environmental effects that result from both orbital and geological phenomena, as well as the impact that humans have had.
Earth's climate is constantly changing, with some changes taking millions of years and others just a decade. The current climate emergency, predominantly caused by significantly increased carbon dioxide emissions, has sparked an increased concern for the future of our climate. A global climate model (GCM) uses large datasets to make predictions about Earth's state with a timescale of the order of 100 years. GCMs are large-scale complex models that attempt to simulate the interacting behaviour of the oceans, atmosphere, cryosphere, biosphere and anthroposphere. Most current GCMs are highly tuned for accurate predictions over a decade timescale. These are important for vulnerable areas such as The Netherlands, with its flat, low altitude landscape, to prepare for climate events such as a rise in sea-level. There are also larger scale changes occurring, of the order of 100,000 years, most notably the regular glacial cycles or "ice ages". These changes may be relevant for short to medium term climate change but are not yet understood making them an important target for future research.
The Milankovich cycles describe periodic variations to Earth's movement, including its axial tilt, varying with a period of 41, 000 years, and the eccentricity of its orbit, with a period of 100, 000 years. For the last million years, Earth's average temperature, and the surface area of its ice caps, has fluctuated with a reliable 100,000 year cycle. Although the consensus is that the eccentricity of Earth's orbit drives this climate variation, it is not entirely responsible. Before the last million years these climate cycles had a period of around 41,000 years, seemingly linked to Earth's axial tilt. Explaining this transition, from one periodicity to the other, is referred to as the '100,000 year problem' as it is not yet understood by climate scientists. Additionally, data shows that Earth's average temperature does not respond linearly to the Milankovich cycles suggesting that Earth has non-linear feedback mechanisms interacting with the Milankovich cycles. This PhD will explore and develop fundamental models of the whole-Earth system focusing on the known past behaviour the Earth's glacial cycles and possible future climate change on a 1,000 year timescale. The Budyko energy balance model developed in the 1950s provides a simple way to estimate the effect of parameters such as atmospheric CO2 concentration and the effect of the Milanovich cycles on global temperature over a timescale ranging from 1,000 to 1,000,000 years. Recently, Widiasih adapted the Budyko model to incorporate polar ice caps making it a candidate for investigating glacial cycles [3]. However, the resulting model does not reproduce the known past history of glacial cycles as the direct effect of the eccentricity cycle is too small to account for them. A possible explanation for this discrepancy is that the Budyko model treats the Earth as a homogeneous "waterworld" with both hemispheres being equivalent. The Earth is highly asymmetric with a significantly different distribution of land and ocean between the Northern and Southern hemispheres. Incorporating differential albedo between the hemispheres might account for the difference but will require reformulating the model from the beginning. The main objectives of this PhD are to develop novel models that can account for glacial cycles and use them to inform future predictions and improvements to GCMs. In particular:
1 Reformulate the Budyko model for an asymmetric Earth. A number of other extensions to the model are possible such as using the empirically observed albedo-larelationship.